Community Jazz Big Bands in England

Jazz big bands attained historical and cultural significance in the USA in the 1930s, becoming the standard large ensemble format for jazz. In England today, while logistical, financial and ideological challenges have often limited the presence of big bands in the professional sphere, ‘community big bands’ are well-represented and thrive across the country. As well as designating their non-professional status, the term ‘community’ indicates that these groups provide a way for large numbers of musicians and their audiences to engage with jazz, often despite the absence of institutional support or connections with the jazz profession. There is no register of community big bands, so the scope of participation is unclear, but we have conservatively estimated that there are at least 1000 currently active. Despite this high amount of activity, studies of amateur participation in music have yet to focus on the big band in England.
The project will contribute a nuanced analysis of this form of community music-making to tell different stories that result from the intersection of jazz and musical participation. Our hypothesis is that these bands have developed an important function as communities, in their own right and as part of the geographical communities in which they are situated. Conversely, in musical terms, community big bands in England tend to replicate conventional jazz performance practices due to the limitations of commercially available repertoire and lack of access to professional expertise. To address this, the project will develop knowledge and resources which will help community big bands realise their potential.
The project has two overarching research questions:
RQ1: How and to what extent do non-professional jazz big bands exemplify ideas of community?
RQ2: What can community big bands contribute to the function and value of jazz in England?
These questions will be addressed through a series of objectives:
O1: To map the present-day landscape of community big bands in England, including data on location, demographics, funding, function, management, repertoire and performances.
O2: Following on from the mapping in O1, to understand aspects of community big bands through ethnographic work:

the role of the band in/as musical and societal communities
collective and individual identities
peer learning and informal education
attitudes to competition and competitiveness
attitudes to musical literacy and improvisation
awareness of the impact of equality and diversity on participation and activities

O3: To develop a repertoire bank of big band pieces, supplemented with resources to support engagement, which

draws on the history of the English big band, working in collaboration with libraries, archives and individuals, to provide access to alternative relevant repertoire
encourages collaboration between amateurs and professionals by commissioning new work by UK jazz composers which address the needs of these ensembles (identified collaboratively through the ethnography)

O4: To empower community big bands to develop their practice through critical appraisal and provision of resources, and to celebrate their achievements through a radio documentary and performance opportunities. A report produced in association with project partner Making Music, the UK’s membership organisation for leisure-time music, will present findings for the benefit of bands and support organisations.
O5: To disseminate findings through a radio documentary, a one-day festival, a report, an academic book and four academic journal articles, and to promote the wider study of big band jazz through a symposium and journal special issue.